3D Nanomaterial Architectures for Tissue Scaffold Applications.

This project will develop 3D scaffolds of nanomaterials in foams and fibrous composites for in vitro culture of cancer cells, with highly controlled surface chemistry, morphology and mechanical properties. The aim is to use these scaffolds to address the different aspects of cancer cells' interactions with the microenvironment as well as mechanisms of treatment and treatment evasion. In addition, we will use our nanomaterials to induce and examine cancer stem cell differentiation.
It is becoming increasingly clear that the role of the cancer microenvironment, the structure and morphology in particular, is of extreme importance for different cancer hallmarks including invasion and metastasis.Nanomaterials (especially the family of new layered materials) provide a unique opportunity to simplify the parameter space, with structural analogues allowing for the complete separation of physical topography from chemistry, and the ability to control the presented surface chemistry with functionalisation